Disposal MOX

The UK has a substantial inventory of separated plutonium from its historical reprocessing of spent nuclear fuel. The Government's preferred option for this is re-use as a Mixed uranium-plutonium OXide (MOX) fuel. However, 5% is not suitable for re-use and is recommended for disposal in a Geological Disposal Facility (GDF) after having first been immobilised in a ceramic wasteform. The NDA is evaluating processes for plutonium immobilisation. One option being considered is 'Disposal MOX' which is the manufacture of regular MOX but intended for disposal to GDF not irradiation. Regular MOX is manufactured by heterogeneous blending of uranium and plutonium feed powders and then forming fuel pellets through a technologically-mature cold-press and sinter process, yielding a heterogenous MOX product. For Disposal MOX production this may be modified by increasing the plutonium loading and introducing neutron poisons into the material for criticality safety/safeguards purposes. Alternatively, advanced manufacturing technologies such as Flash and Spark Plasma Sintering may provide routes to higher quality, denser Disposal MOX. Thus, using plutonium simulants, this project will explore using modifications to existing manufacturing routes and advanced manufacturing technologies described above in the development of a Disposal MOX, underpinning the UK's policy on the direct disposal of plutonium.

Thus, this project has the aim of exploring the development of a MOX fuel product for plutonium immobilisation and disposal, "Disposal MOX", using optimised existing and future processing technologies. A number of potential changes to conventional MOX fuel have been proposed to optimise its performance as Disposal MOX in a Geological Disposal Facility (GDF). These include increasing pellet plutonium loading, maximising pellet density/minimising pellet porosity, and the addition of large amounts of neutron poisons such as gadolinium and hafnium.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.